Rural/Urban Storytelling: Documentary Methodologies for Re-envisioning Regional LGBTQ+ Archive Creation & Intervention

This project uses practice-led research methods of archival practice, oral history and participatory record gathering to test and examine audiovisual mechanisms to address rural queer absence in
the archive. The primary research output will be a feature documentary which will use experimental filmmaking techniques of remixing and reenactment to expand our understanding of queer lives within cultural heritage. Working in partnership with North West Film Archive, Archives+ and audio/visual archive collections from the North West region, this interdisciplinary project will contribute to cultural heritage practice by extending the insights of documentary filmmaking and creative geographies to critical archive studies.
This practice-led project will examine how creative documentary and emerging new methods of storytelling can interrogate the concept of 'queer space' within archives and cultural heritage.
Rather than look at queer experience in isolation as a marginalised heritage site (often a consequence of discrete temporary Heritage Lottery Fund (HLF) project interventions), this
project will fill the gaps and absences by reorienting the wider collections that surround and exclude them. The project will develop new modes of queer polyphonic information gathering by
exploring conceptions of fact/fiction in documentary and interrogating what is inhabited within the 'record.